Maturation of expanded learning and memory circuits

Learning and memory circuits are by necessity environmentally sensitive. The imprint of memories on behavioural circuits can involve multiple mechanisms including changes in protein expression, neuronal growth processes, and connectivity. Understanding how these processes play out across the lifespan is a central challenge of behavioural neuroscience, and disruption of these processes underpins many neurodevelopmental disorders in humans. Focusing on the primary site of insect associative memories, the mushroom bodies, as a model to understand the circuit maturation, in this project I will further develop a unique model system. I will investigate how circuit maturation scales with network size through reconstruction of neural morphologies, investigate the molecular processes behind plasticity and long-term memory in Heliconius, and look at functional longevity with changes in neural lifespan.